Industry-Tailored AI Health Platform for Women in the Workplace

Women make up nearly half of the UK workforce, yet their health needs remain underserved. **87% of working women say they want more employer support for their health, yet only 12% of companies provide it.** The cost to the economy is high, with an estimated **150 million working days lost annually** due to women's health conditions.

While menopause has gained attention, it is only part of the challenge. **Many other chronic conditions impact women's wellbeing, performance, and career progression**. These include cycle-related conditions such as premenstrual syndrome (PMS), Premenstrual Dysphoric Disorder ( PMDD), endometriosis, autoimmune and hormonal disorders including thyroid disease, sleep disorders, and chronic pain. Such conditions lead to absenteeism, reduced productivity, and higher turnover, yet they remain largely overlooked in workplace wellbeing strategies.

The **Holiya project** will address this gap by creating an **AI-powered, industry-tailored women's health platform focusing on PMS, PMDD and endometriosis,**

**Using emotional-intelligence AI,** it will design **personalised, integrated care programmes** combining medical expertise, holistic therapies, nutrition, and innovative health tools. Each health care plan will be tailored to a woman's conditions, age, medical history, and industry demands. This will not be generic wellbeing - it will be **bespoke, data-driven, and continuously evolving**.

**Industry-specific tailoring will be key**. A woman in a sedentary tech role will need a different plan to a healthcare worker in a physically demanding job or a flight attendant facing disrupted sleep. Holiya will reflect these realities to deliver precise, relevant support.

**Each employee will have an AI-powered personalised health coach**, providing emotionally intelligent conversations for symptom triage and creating customised health care plans. While traditional medicine will remain essential, many women already combine it with complementary and alternative medicine (CAM) for chronic conditions. Holiya will tailor a holistic health programme that blends both approaches for each individual, ensuring it is relevant and effective.

**These health health care plans will be dynamic**, adapting to symptom changes, new health concerns, and seasonal or industry pressures. By delivering curated, evolving support, Holiya will enable women to better manage their health and employers to reduce absenteeism, improve productivity, and foster a workplace culture that truly values women's health.

**For employers, this project will be a powerful, innovative tool to demonstrate personalised attention** to female employees' health, while improving productivity, reducing absenteeism, and strengthening retention.